THz imaging single impurities in silicon with THz SNOM

The proposed research project would involve a large amount of experimental work, testing and improving the microscope which would be used to image the atoms. I have some experience in experimental physics as my MPhys Research year was spent with the Nuclear Physics Department at The Australian National University commissioning and testing an 8 Tesla solenoid for use as a separator of fusion products from the far more abundant elastically scattered beam particles in lab induced heavy-ion fusion reactions. This involved, among other things, undertaking a number of procedures and tests in order to check and correct the alignment of the solenoids magnetic field axis and the heavy-ion beam axis. This experience may be useful to the proposed project as it is likely that a large part of the project would involve aligning the microscope and creating ways of validating this alignment.